LONG-SPAN TIMBER-HYBRID CELLULAR BEAMS FOR MORE SUSTAINABLE STRUCTURAL DESIGN

Long-span structural solutions offer alternative flexible and column free floor spaces allowing for versatile, elegant floor spaces, greater design scope and adaptation. By having longer-span beams and associated floor systems, there are fewer intermediary column supports, connections and foundations resulting in a reduced construction programme in terms of fabrication and erection on site, as well as cost savings. Long-span structures with integrated openings offer the added benefit of allowing for services to be incorporated within the structural zone offering reduced overall building heights and more sustainable structural solutions. Cellular beams account for a sizable proportion of the UK long-span market sub-sector, especially the development of structural solutions for the building of car park floor and roof systems.
Conventional long-span floor beams are developed from plain steel beams, cellular steel beams, engineered timber beams, and the equivalents in reinforced concrete. Studies on cellular steel beams in particular are comprehensively covered in the literature. For engineered timber cellular beams, research studies are recently being undertaken. Studies on timber-hybrid cellular beam solutions for long-span floor systems are even scarce in the literature.
The PhD project will provide a unique opportunity to advance the study of long-span hybrid-timber beams and floor systems. The studies will advance, inform, and contribute to the understanding of new and sustainable timber-hybrid beams.
The project will consist of several stages: including a comprehensive state-of-the-art review, investigation of novel timber-hybrid cellular beam concepts and optimisations, experimental testing, and analytical work incorporating nonlinear finite element modelling and analyses.
Experimental test data will be evaluated against numerically simulated outputs and expected conclusions and recommendations will be contributed to the progressive development of a consensus design guideline for the new timber-hybrid beam and floor systems.